University of Newcastle upon Tyne and Avery Dennison Material UK Limited KTP 21_22 R4

To provide knowledge and capability for valorisation of plastic waste streams and to develop new approaches and procedures for the recovery of base raw materials to produce new polymer materials. The chemicals produced will replace the fossil-fuel chemicals currently used for polymer processing.